Bournemouth University and We Are Base Limited

To develop and embed innovative data analytics and machine learning capabilities across the software development team in order to enhance existing and create novel data-driven products with a view to enhanced social impact.